Plasma finishing of platinum group metals.

Jewellery manufacturing and retail in the UK play a pivotal role in sustaining approximately 10,800 businesses and employing more than 30,000 individuals. This sector not only holds significant economic significance by contributing to the country's GDP but also enjoys a profound connection with our cultural and traditional heritage. Presently, it maintains a positive trade balance, albeit facing challenges due to limited product innovation and the allure of cheaper labour overseas, which has led to increased imports. The burgeoning trend of online shopping is expected to further intensify this competitive pressure.

One particularly laborious, costly, and creativity-restricting aspect of jewellery production lies in the protracted conventional process of finishing and polishing raw cast jewellery items. Additionally, this process involves the use of abrasive materials that pose health risks. To address these issues, Jewelled Phoenix Ltd in collaboration with Aberystwyth University, is embarking on the development of a revolutionary, environmentally-friendly method for refining and polishing precious metal jewellery. This innovative approach not only eliminates the need for abrasives but also minimises precious metal loss during the finishing process. Crucially, it possesses the unique capability to handle all precious metal alloys, distinguishing itself from electropolishing, and delivers unparalleled surface quality and brilliance.